WIMRC - Star Recruit in Automotive Engineering

SummaryAs part of the creation of Innovative Manufacturing Research Centres (IMRC) the EPSRC Innovative Manufacturing Programme earmarked support for two Star Recruits to take leading positions in Warwick IMRC. The University of Warwick has undertaken an extensive international search which has led to the selection of the first of these. He is an exceptional individual from a North American university who is ready to immigrate to the UK to join Warwick IMRC with a new permanent academic position created specifically for the Star Recruit. The vision for Warwick IMRC for the period October 2006 to September 2011 is to be a centre of research excellence, demonstrating an ability to innovate, influence and perform in manufacturing research internationally at the highest academic level . Its ambition is to use its ability to apply innovative cross-disciplinary research in manufacturing technology and operations, materials, business processes and related management activities to enhance the competitiveness and effectiveness of companies or organisations within specific priority areas of intelligent and eco-friendly vehicles and lean healthcare.The Star Recruit is a recognised international leader in his research field of digital manufacturing (automotive and healthcare). His research expertise is closely aligned with the two strategic priorities of Warwick IMRC.